Quenches of Bosons in One Dimensional Channels

A brief summary would be, "My work is on a system consisting of two three-dimensional reservoirs of Bose-Einstein condensate that are connected, through a weak tunneling junction. to a one dimensional channel. The particle current is driven by a constant phase difference and I am interested in what happens to the current if the tunneling strength was changed suddenly."